STARTLINK lightweight building system

The Startlink lightweight building system is being developed by a consortium of companies with additional funding from the Technology Strategy Board - UK. Its aim is to revolutionise house-building. It is intended that both Passivhaus and Sustainability Code 6 criteria for overall thermal resistance and air-tightness would be met by the external envelope of the prototype Startlink house. The prototype house will be built in Bourne, Lincolnshire. The expected opening date is Autumn 2012.